How can design add value to the satellite and space sector driving the Industrial Strategy ?

I am intrigued by everything space and the usefulness of satellites for the earth and I am following new findings and commercial milestones in the news, documentaries, speeches as well as regular visits to the National Space Centre. I have gained commercial experience in the field of aviation, engineering, and designing of maps, which would enable me to seek opportunities as a design practitioner in the field of space and satellite technology to solve problems creatively.
I seek to collaborate with the relevant technology businesses and design agencies in order to multiply their value, in means that f.e. the significance of branding has to strengthen their identity and way finding.